Planet Hoppers: gamifying astronomy and space science education

Introduction:
‘Planet Hoppers’ (PH) began ~2 years as an interdisciplinary (physics/social sciences) project as part of a summer internship programme at Cardiff University. This produced ‘Star Sailors’, a Top Trumps-style card game about astronauts, and then grew with grants from UKSA (£5k, developing ‘Stellar Careers’ - Happy Families and bingo with space mission crews) and RAS (£3.2k, currently developing ‘Exoplanet Explorers’, a card game focussing on exoplanets).

These games can be used to spark interest and build curiosity about space/astronomy amongst a wider audience and help communicate technical knowledge and research insights in interesting/engaging/fun ways.
For example, the exoplanets featured in Exoplanet Explorers (EE) have been selected in collaboration with STFC-funded researchers in Cardiff University to provide accurate breakdowns of both the main exoplanet types (e.g. Gas Giant, Neptunian, Super Earth) and the discovery technique (radial velocity, transit etc.). They are thus far more than just ‘playing cards’ but serve as a useful data source for follow-up activities (i.e. classroom resources).

Trials of Star Sailors and Stellar Careers have shown that they are very popular with both children and teachers (see ‘Applicant and team capability to deliver’) and are an excellent way to ‘kickstart’ space-related lessons. Both games are ‘people-centric’, drawing attention to careers and diversity in the space industry, and the cards and characters are designed to be inclusive across gender and ethnicity so that children from backgrounds underrepresented in STEM (women, black and minority ethnic communities) can see themselves in the games.

Current activities:
Our next games focus on ‘astronomical objects’, starting with exoplanets and linking with the ESA Ariel mission and associated STFC-funded exoplanet research in Cardiff and elsewhere in the UK. RAS funding has allowed us to develop the 36 exoplanet cards (see attachment), maintaining the branding developed for the previous PH games, and will allow production of 100 trial packs.

We wish to extend EE to include classroom resources (aimed at upper KS2/KS3) and use it to develop interest in and knowledge of the Ariel mission (launching 2029). We will co-create these materials with local teachers, trial and evaluate them in schools in south Wales (Cardiff and Valleys, targeting Wonder Initiative audiences) and then make the final versions available online.
These resources will use the card game as the kickoff for an engaging lesson that uses the cards as prompts and data sources, e.g. pupils calculate density of their individual exoplanet using given mass and radius, then the class plots a diagram of their results, showing differences between 'Terrestrial', Neptunian and Jupiter-like planets etc.

Spark award:
Here we request funds to allow us to:

(i) co-create (with local teachers) 10 classroom resources (i.e. CfW lesson plan outlines, teacher and student resources) that complement the EE card game and allow teachers to more easily integrate gameplay into STEM or even literacy lessons.

(ii) trial and evaluate the game and the resources (as part of a PhD project), working with local schools and alongside education providers.

(iii) publicise EE at several major outreach events and venues.

In future we aim to produce additional card games based on other STFC-funded research areas, e.g. Asteroids and Comets; Star clusters; Galaxies; Gravitational Wave events. These would target older students but follow the same tried-and-tested model of gameplay-then-learning. We see this application as a proof-of-concept for these future games and resources